Nonlinear pulse dynamics in plasmonic waveguides

Our current understanding of light nature and its interaction with matter has allowed scientists and engineers to introduce a variety of technological solutions, which have become integral parts of everyday life. These range from laser pointers, focusing a tiny spot of light over large distances, to optical cables which replaced telegraph wires and revolutionized telecommunication industry by allowing data transmissions at incredible rates. The fundamental role in operation of any such device is played by waveguides - optical analogues of electric wires. The waveguides implement two major functions. They guide light along desired paths suppressing its natural tendency to spread and occupy all the available space. Also, by sustaining high local light intensity in the waveguide core, they trigger nonlinear response of the medium. The latter is vital to perform ultra-fast signal processing: from frequency conversion and pulse re-shaping to logical operations with signal carried by light.

The present-day techniques of light guiding rely on the same principles that ensure beam focusing in an optical lens: the fact that light "prefers" to propagate in a dense medium rather than in a rarefied one. A thin wire made of a dense material, such as silica glass, surrounded, for example, by air makes a guiding structure for light. This technique, however, has the major limitation: the size of a waveguide core cannot be too small. The minimal scale here is dictated by the wavelength of light - of the order of micrometer. Being much thinner than a human hair, this is still not small enough to comply with demands of modern technology. For instance, if one is to replace all electronic components of a modern microprocessor by their optical analogues (aiming to boost the performance by a thousand times and beyond), the size of each element should be of the order of few tens of nanometers. Squeezing light this tight is a challenging task.

Promising candidates to replace conventional waveguides - are the so-called plasmonic waveguides, currently being developed in research labs. They represent few nanometers thick tiny metal inclusions in a transparent dielectric background, or, vice versa, narrow grooves/wedges on a metallic surface or holes in metal films. Light guiding in such composite metal/dielectric structures is done by virtue of exciting specific waves on a surface between a metal and a dielectric. Such waves couple photons with plasma oscillations inside the metal and are called 'plasmons'. Crucially, there is no limitation as to the minimal size of a plasmonic waveguide, indeed they localize and guide light at nanometer scale.

While the major guiding principles of plasmonic waveguides are well understood, little is known about different nonlinear processes with plasmons so far. The reason is that the state-of-the art theory is based on models, derived under the assumption that the material properties change on a scale comparable to or much larger than the light wavelength. Apparently, this is no longer true for plasmonic waveguide setups. It is the purpose of this research to develop appropriate theories and explore fundamentally new nonlinear processes associated with light propagation in composite nano-structures consisting of metals and dielectrics. Aiming to understand and explore novel physical effects, it will form the solid basis for future development of high performance, portable, tuneable, adaptive and reconfigurable optical devices.

Potential impact
The proposed research is exploratory and fundamental, rather than oriented towards specific applications. However, it is difficult to under-estimate the importance of a fundamental research. All the gained knowledge contributes towards education of future engineers, and ultimately towards economic and technological growth of our society. And the scope of potential applications of the developed theoretical tools and methods expands far beyond the range of setups and systems considered in this research proposal. Nonlinear and dispersive Maxwell equations form the basis of electromagnetism. Methods and tools of solving these equations are crucial for a variety of scientific and engineering applications. Moreover, the structure of models derived from Maxwell equations by using perturbation expansion techniques appears to be very general. And the corresponding tools and methods of solving and analysing these models, developed in the current project, can find their applications in many other areas of science and engineering outside optics and photonics.

Even though the planned research is of fundamental nature, it can pave the way for possible applications. Many systems, initially designed in academic laboratories to perform cutting-edge research, eventually find their applications in industries. In this respect, research in photonics has been very profitable so far, judging by the overwhelming amount of industrial applications that emerged during the relatively short-term life of this branch of science. These applications range from laser pointers to ultrahigh-speed communication devices and bio-chemical sensors that can detect presence of chemical substances in ultra-low concentrations.

Being the subject of this research proposal, plasmonic waveguides represent a promising platform for on-chip integration of ultra-compact photonic components and development of next-generation nano-photonic devices. Nanophotonic circuits based on plasmonic waveguides can be potentially applied in many areas including telecommunications, healthcare, energy and security.

The proposed research aims to explore nonlinear pulse dynamics in plasmonic waveguides - the key component for operation of many photonic devices. Enabling nonlinear functionality in plasmonic circuits would dramatically expand their functionality and the range of potential applications, and will become a crucial step towards pushing photonics onto the whole new level of miniature light manipulation. Therefore the proposed research has a great potential to impact many existing and newly emerging industries. However exploitation of this research should proceed through close collaboration with experimental groups. Such collaborations will be the important part of this project.